Eurostars CCDMM

The CCDMM project focuses on the development of imaging and characterization solutions targeting different
markets which will be commercialized by 4 individual SMEs based on a disruptive microwave measurement platform developed by a large company. The outcomes of the project are technology prototypes ready to enter clinical trials. The target markets are: Brain Stroke detection and monitoring, Breast Cancer detection and imaging.